ConstructAI: AI driven project management for the construction industry

We are proposing an innovative new approach to optimise project management in the construction industry, leveraging advanced technologies, including artificial intelligence.

AI automation in the construction industry brings several wider benefits, including increased efficiencies, cost savings and data-driven insights that have the potential to drive innovation and digital transformation, positively impacting the UK construction industry.

In addition, the solution promotes best practice for construction projects, to improve quality and sustainability outcomes for businesses, leading to wider benefits for the economy and environment.

Lead by an interdisciplinary project team comprising technology experts and construction industry leaders, the innovation provides new tools with the potential to drive improvements for business productivity in the industry.

We highlight the key points of difference of our technical innovations against the current state-of-the-art, as well as providing detailed information on the problems we are solving in our specific area of innovation.

Our project offers benefits which have the potential for widescale positive impact both inside and outside the construction industry, as well as providing innovative new services for the AI-driven economy.